Jara Partnership Ltd : Personal Care Pods

We know picking through the bathroom waste bin is not pleasant, and so it is no surprise that less than 50% of bathroom waste is recycled. The rest end up in our rubbish bins and ultimately in land fill. Our goal is therefore to eradicate single use plastic bottles used in personal care (shampoo, conditioner, shower gel and hand wash). This will be achieved by delivering a simple and accessible, no hassle refill system of products which work as well as your favourite mainstream brands without any premium price tag. No need to recycle any plastic, no need to return any empties.

We believe that saving the planet shouldn't cost the earth.